Planting the frontier. The contested agronomy of transgenic soya

The political economy of land and food constitutes a fundamental element of capitalisms irrational and ultimately self-destructive features. Calls for change regarding the globalised model of agro-industrial food production and consumption become increasingly vocal in the face of the looming climate crisis. The
recent UN IPBES report, among several other studies, confirmed that global agriculture and international food chains contribute massively to climate change, deforestation, degradation of habitats and the staggering rate of species extinction, and it is a matter of great urgency to reflect on and to broaden the
knowledge of the systemic foundations of this crisis in order to open possible pathways for alternatives.

This theory/practice project takes the expansion of the Latin American soybean production as a starting point for a wider exploration of the relationship of land, crop cultivation and economy, discussing the genetically manipulated soybean variant as a political artifact, a techno-scientific assemblage (Braidotti)
that allows for multiple scales and modes of interpretation. The case-study of soybean cultivation is situated within a theoretical approach that positions agronomy as a field of political-ideological contestation, against the backdrop of eco-socialist and post-humanist thought. Reflecting the products, landscapes and histories of agronomy from a non-specialist perspective allows for heterodox approaches, considering both scientific/corporate enterprises of seed production and farming, as well as resistant agronomies of crop-counter-cultures, intersectional agrarian feminism, and traditional agricultural knowledge.

As part of its practice component, the project builds up an image archive of and beyond a techno-utopian agronomist vision of nature. This visual research material forms the basis for a series of video essays, setting the positivist horizon of scientific solutions to soil and crop productivity in critical juxtaposition
with documentation gathered in regions of soy monoculture, as well as aerial and satellite imagery of deforestation for soybean plantation. I am focusing primarily on the Argentinian context of anti-extractivist theory and activism, while also considering international scientific studies on the expansion of the soya frontier in Chaco and Amazon regions as a driver of deforestation. The project integrates distinct fields of enquiry, including political economy, decoloniality and agronomy, discussing a singular crop - transgenic soybean - in the light of these various disciplines.